The lithium metal /solid electrolyte interface

The need for better batteries has never been greater. Many automotive manufacturers now believe that limitations in the performance of current lithium-ion batteries represent the greatest barrier to the electrification of transport. The energy density of lithium batteries is currently restricted by the cathode material, delivering ~ 160-180 mAh g-1. New high-energy-density cathode materials are much sought after to meet the increasing requirements of consumer electronics, electric vehicles and grid energy storage. Recently the need for batteries for electric vehicles has been accelerated by the announcements that several car companies will be fully electrified in the coming years.

Lithium batteries with solid electrolytes would transform safety and enable the use of a lithium metal anode delivering significantly higher energy density than current carbon based anodes. The jury is still out on whether silicon anodes, with the problematical volume changes, can deliver the cycleability required for automotive applications, making investigation of lithium anodes an imperative.

The challenge is the lithium metal/solid electrolyte interface. We need to understand the processes that occur at this interface: reactivity between the lithium metal and the solid electrolyte, the formation of solid electrode interface layers (SEI), including their composition and morphology, how to form dense ceramic solid electrolytes but with rough, porous surfaces to accommodate the lithium metal and increase the effective electrode/electrolyte interface area thus accessing higher effective charge discharge rates. Mastering the lithium metal/solid electrolyte interface is essential to enable all-solid-state batteries.

At Oxford we have all the tools necessary to carry out the study, including state-of-the-art electron microscopy, focused ion beam techniques to section cells, alternating current impedance equipment to understand electrical characteristics of the interface and correlated with the electron microscopy. We have sparked plasma synthesis for the densification of ceramics, X-ray photoelectron Spectroscopy(XPS) for identifying surface film compositions. This project will also focus on understanding the fundamental science behind this interface using advanced characterisation methods such X-ray Absorption Spectroscopy with both hard and soft X-rays (XAS), Resonant Inelastic X-Scattering (RIXS), X-ray diffraction, Nuclear Magnetic Resonance, Raman and Electrochemistry.

The student co-funded by JLR would synthesise ceramic electrolytes, such as the Garnets, fabricate cells, cycle them at different rates and temperatures, section the cells at different states of charge and cycle number, investigate the nature of the interface with the techniques described above then use the understanding to optimise the performance of the lithium metal/solid electrolyte interface. This project falls within the EPSRC Energy research area.